The duality of artificial intelligence: a quantitative andqualitative analysis of defensive and offensive applicationsof AI

Artificial intelligence is transforming our lives, and it isbecause of this reality that AI systems must be protectedfrom offensive activities to prevent harm to people andcomputing infrastructure.